Sustainable Renewable Fuels in Brazil

Green Fuels Research is an innovation company in renewable fuels and bioenergy. In this project, we will

be building research and commercial links with organisations in Brazil.